Interfacing Carbon Nanotubes with Nanoantennas for Simulataneous Multifunctional Spectroscopy and Electrical Nanocharacterization

Our central aim is to design and investigate the interface between plasmonic nanoantennas and single molecules in order to allow for the simultaneous optical and electrical characterization of the nanosystems. The nanoantennas are used as an efficient channel for electromagnetic radiation from the far field to the nanometric volume occupied by the single molecule, therefore enhancing its interaction with radiation. This enables functional spectroscopy of single molecules without relying on intrinsic molecular resonances. The rational design of the nanoantenna/molecule interface will be applicable to a wide variety of molecular systems via careful design of the underlying plasmonic resonances. We will focus on single-walled carbon nanotubes as a particularly relevant molecular test bed.